"VON WILLEBRAND DISEASE AND ANGIODYSPLASIA: THE ROLE OF VON WILLEBRAND FACTOR IN VESSEL FORMATION"

Repair and formation of new blood vessels is a central process in health and disease. We propose that von willebrand factor, a blood protein made in the lining of blood vessels, plays an important role in regulating this process. Production of von willebrand factor is extremely variable in the population and thus may be an important contributor to disease. We have preliminary evidence that this can be observed and investigated using cells isolated from routine blood samples.

Technical abstract
Von Willebrand disease (VWD), the most common congenital bleeding disorder is caused by a qualitative or quantitative deficiency of Von Willebrand factor (VWF), a multimeric plasma glycoprotein required for platelet adhesion to the sub-endothelium. VWF synthesized by endothelial cells (EC) is constitutively secreted or released from storage organelles, called Weibel-Palade bodies (WPB), in response to activation. VWF is required for the assembly of WPB, which contain several proteins including the endothelial growth factor Angiopoietin (Ang)-2. An association exists between VWF and angiodysplasia; a degenerative lesion of blood vessels and the most common cause for ?obscure? gastrointestinal blood loss. We suggest that vWF may be involved in angiogenesis, both directly via interaction with endothelial cells, and indirectly by contributing to platelet adhesion and by driving WPB assembly and storage of Ang-2. As a consequence, VWF may play a role in the pathogenesis of angiodysplasia. To test this hypothesis, we established a novel approach, using blood-derived endothelial progenitor cells (EPC). The preliminary data for this proposal shows that we have isolated EPC from normals and a patient with Type 1 VWD and angiodysplasia. VWF production by the patients? cells is significantly reduced. EPC from the VWD patient showed increased tube formation in an in vitro angiogenesis assay (Matrigel assay), compared to control. These data are consistent with the hypothesis that decreased levels of endothelial VWF result in an increased ability to form tubes in vitro and angiodysplasia in vivo. Aims of this proposal are: to investigate the role of VWF in angiogenesis using blood-derived EPC and human umbilical vein endothelial cells (HUVEC), and to demonstrate that blood-derived EPC from patients are an essential tool to investigate the molecular basis of endothelial defects. The experiments delineated here are divided into 3 sections: the first part includes in vitro studies on HUVEC to determine the role of vWF in angiogenesis, by means of siRNA, blocking antibodies and recombinant fragments. The second part focuses on the study of EPC from patients with vWD and angiodysplasia, to characterise their endothelial function, particularly related to angiogenesis. The final part of the proposal focuses on the molecular mechanisms which link vWF, the assembly of WPB and Ang-2. These experiments will establish a new mechanism of regulation of angiogenesis, and a new function for the adhesion molecule vWF. Moreover, the use of EPCs represents a novel approach in the study of primary endothelial defects, applicable to many other diseases.